Living Map's Precision Positioning System (PPS)

"Living Map is a fast growing UK SME with R&D capability in the field of spatial orientation, digital mapping and sensor systems. The company has developed and commercialised a proprietary world-class digital mapping software \[Cartoengine\] and is now developing a highly robust precision positioning system (PPS) as an enabling technology for next generation human and machine navigation.

Using a combination of sensor fusion and machine learning, Living Map's novel PPS module will facilitate more accurate way-finding and mobility tracking throughout indoor and outdoor, multilevel and underground environments. The platform will be unique and innovative in that it is:

* hyper-accurate in terms of position, orientation and directional movement
* can operate independently of infrastructure or signals
* fully portable and highly resilient to the conditions i.e. designed to work seamlessly in extreme or hostile environments
* agnostic to the operating platform as it has an adaptive operational mode for both high and low end mobile devices"